Taking a human-centred approach to immersive, interactive content

This project will research audience members motivations, expectations and needs for immersive live event spaces using a structured design thinking approach.